The University of Huddersfield And Yorkshire Water Services Limited

To model, test and embed methodologies to optimise mineral formation in customer pipes, improving water quality compliance and public health; reducing capital expenditure of rehabilitation.